StopWatch Prototype Development & Trial

Invenio Systems was founded in April 15 to provide innovative solutions to the water industry
and its customers. The company was established to draw on founder expertise, to develop an
innovative ‘Stop.Watch’ system, a disruptive technology that allows a step change in
identification of the leakage-consumption boundary, finding previously undetectable leaks. It
will both displace existing technology and open a currently unserved market.
This technology uses non-traditional means to measure water flow within individual
unmetered properties. Using a device mounted to the stop cock at the property boundary,
Stop.Watch can accurately measure both water consumption and pipe leakage, and separate
one from the other. This unique capability allows water providers to gain greater
understanding of where leakage is occurring across water networks and patterns of
consumption by customers, with significant economic & efficiency benefits.
Invenio have developed a proof of concept for Stop.Watch trialling this on individual
properties and small Consumption Monitor Areas (CMAs) of two UK water companies with
remarkable results. A development of prototype grant will allow Invenio to scale to a full
prototype system and trial the technology on larger areas of a water network featuring close to
1000 unmetered properties. Further R&D investment also allows Invenio to develop the data
analytics coding that underpins the technology using real world data, validating it as a
practical operational tool and evidencing commercial value.
Invenio founders both have over 25 yrs experience working in water distribution networks
and leakage management. As board members of the IWA Water Loss Specialist Group,
contributors to the European Union report on water loss, and through research undertaken for
UKWIR, they have unique insights into the commercial and technical challenges of water
loss. The company is well placed to develop Stop.Watch technology.